Dependent Types and Effects

Pure functional programming languages are easy to reason about mathematically.
This allows us to give (correctness, safety, etc) guarantees about our programs.
Dependently typed languages, such as Idris, Agda, or Lean, allow us to encode these guarantees as part of our program, and have them enforced by the compiler.

However, modelling side effects of a program (such as errors, state, and interating with the rest of the computer and the network) is difficult in a pure functional programming language.
Moggi [1] proposed monads as a framework for mathematical modelling of side effects.
However, monads do not compose well, making it difficult to reason about larger, more complex programs.
Effects and handlers were introduced by Plotkin, Power, and Pretnar [2,3] as a more composable framework for modelling side effects.

Combining dependent types with effects and handlers is desirable, as it would allow the programmer to encode guarantees about an effectful program alongside that program.
But, it's currently unclear how best to combine dependent types with effects and handlers.
Notable prior work includes the PhD theses of Matthijs Vákár [4] and Danel Ahman [5].
Vákár and Ahman explained how to do handle algebraic effects an abstract dependently typed calculus.
Moving from that calculus to a real programming language like Idris involves solving additional theoretical and practical challenges.
These include dependent pattern matching, quantities, elaboration, and smooth interaction with interactive development tools through holes.

The aim of this project is twofold.
On the theoretical side, I aim to produce a type theory that models dependent types with effects, as well as the other features of Idris, and to provide a semantics of said theory.
On the practical side, the project involves designing the algorithms and data structures needed to bridge this gap, building a prototype implementation and engaging with the Idris systems implementors to eventually incorporate effects into the upcoming Idris 3 programming language.

[1] Moggi, E. 'Computational Lambda-Calculus and Monads'. In [1989] Proceedings. Fourth Annual Symposium on Logic in Computer Science, 14-23, 1989. https://doi.org/10.1109/LICS.1989.39155.
[2] Plotkin, Gordon, and John Power. 'Algebraic Operations and Generic Effects'. Applied Categorical Structures 11, no. 1 (2003): 69-94. https://doi.org/10.1023/A:1023064908962.
[3] Plotkin, Gordon D., and Matija Pretnar. 'Handling Algebraic Effects'. Logical Methods in Computer Science Volume 9, Issue 4 (17 December 2013): 705. https://doi.org/10.2168/LMCS-9(4:23)2013.
[4] Vákár, Matthijs. 'In Search of Effectful Dependent Types'. University of Oxford, 2017. http://arxiv.org/abs/1706.07997.
[5] Ahman, Danel. 'Fibred Computational Effects'. The University of Edinburgh, 2017. https://danel.ahman.ee/papers/phd-thesis.pdf.